TestMiner

TestMiner is a tool to reduce the time and cost of the Verification and Validation (V&V) of complex systems. It

will provide better visibility on the causes of software defects that are found during V&V testing. Testing is an

important part of the software development lifecycle to reduce the number of defects that reach the customer

and can be tested in a controlled environment. This project will evaluate an approach to reduce the time and

cost of the Verification and Validation (V&V) of complex systems. It can be time consuming looking for the

causes of faults during testing when tests fail. To support the software development process, data mining will

be used to highlight the causes of faults by analysing the test data results, the list of software changes and any

changes to dependant software component libraries or other dependant systems, such as databases. Tracking

changes that cause faults becomes very importing for software that operates in environments that change,

such as cloud computing where compute processing can scale up and down. The project will build upon existing

system analysis techniques used in risk modelling to determine the drivers of change.